US-UK: Secure Start and Execution with Electronics having Hardware Security Vulnerabilities

The increasing complexity and global interconnectivity of electronic systems have elevated hardware security to a national and international priority. As of 2025, hardware-based cyberattacks contribute significantly to the projected $10.5 trillion annual cost of global cybercrime. This project addresses critical vulnerabilities in hardware security by developing robust mechanisms for secure start-up and execution in electronics, focusing on three high-impact threats: device fingerprinting, hardware trojans, and covert channel attacks.
Our research will:

Mitigate device fingerprinting through dynamic identity techniques to prevent unauthorised tracking and profiling.
Detect and neutralise hardware trojans using runtime attestation, side-channel analysis, and machine learning-based anomaly detection.
Prevent covert channel attacks by enforcing execution isolation and introducing novel noise-injection and traffic-shaping strategies.

This project aligns with the UK’s national semiconductor strategy and broader efforts to secure digital infrastructure. It addresses gaps in traditional software-centric security models by focusing on hardware-level threats that underpin critical systems in defence, AI, and secure manufacturing.
The project brings together a complementary, cross-disciplinary team: Dr Amit Kumar Singh (University of Essex, UK) and Prof. Prabhat Mishra (University of Florida, US), combining world-leading expertise in device fingerprinting, hardware trojans, and covert channels. This collaboration will facilitate cross-border knowledge exchange, joint publications, shared datasets, and co-development of security tools, laying the groundwork for future large-scale initiatives (e.g., UKRI-NSF, Horizon Europe).
Expected outcomes include contributions to policy on semiconductor trust and resilience, open-source tools, academic publications, and training materials. These outputs will ensure broad dissemination, capacity building, and long-term impact across academia, industry, and government.